MRes Modelling Biological Complexity

The MRes in Modelling Biological Complexity is a precursor to the PhD. The students use the MRes course to learn about the complex issues on interdisciplinary science. The subjects they learn can broadly be fitted into, biology, maths, computational modelling and physics, all with a biological problem.